OrthoTrack

Although total hip replacement is one of the most successful operations performed worldwide, with 1.6 million hip operations recorded in developed countries in 2011, there is a 5-10% risk of revision at 10 years. It is known that patients’ specificities affect the risk of long term failure. With the increase in longevity and obesity, the orthopaedic market will continue to grow, with a drive to reduce implant and operation costs to relieve the burden on health services. We aim to translate results from our extensive R&D experience in orthopaedic products performance into a cost effective service offering for the patients benefit, in the shortest timescales possible. A novel, low cost assessment methodology that can be used in a standard clinical setting will be offered to the surgeon/patient team during pre-clinical assessment, to identify patients that may have an increased long term failure risk. In the longer term, this may also be used post-operatively to optimise re-education/recovery.